The Weld Space's A I Coach

RichCraft Uk Ltd is a bespoke design and manufacturing company that specialises in designing and manufacturing Bespoke Metal Furniture. Our newest arm of the business teaches the public about welding, making and metalwork. The Weld Space has since gone on to win regional awards and been recognised by Devon Tourism Awards as one of the top experiences.

Our award-winning operation offers welding course programmes for beginners, providing informative and high-quality content that educates participants on the various processes of joining metal. Upon completing a course, individuals will have the essential skills and knowledge to weld metal successfully.

Our Innovate UK project aims to develop a pioneering platform that uses AI models to deliver interactive, adaptive online welding education. This AI-driven innovation will form the foundation of a comprehensive membership service, offering users not only access to training content but also real-time, personalised feedback through machine learning and image analysis of user-submitted welds. It marks a significant evolution from our current video-only courses and will enable us to reach and engage a broader audience beyond our Southwest England base.